Combination chemotherapy of Human African trypanosomiasis: the potential of drug synergism and the blood-brain barrier

Our goal is to gain a greater understanding and improve treatment of Human African Trypanosomiasis (HAT), also known as sleeping sickness. HAT is a major cause of suffering and death in 36 countries throughout sub-Saharan Africa and is always fatal if untreated.
The disease is caused by parasites called trypanosomes that are spread by the bite of the tsetse fly. The East African form of HAT is caused by T.b.rhodesiense and the West African form by T.b.gambiense. In early-stage disease the parasites invade the bloodstream and major organs, and at the late-stage the central nervous system (CNS) is invaded. For the parasites to enter the CNS they must cross a structure called the ‘blood-brain barrier’ (BBB).
We use a mouse model that closely mirrors the human disease, characterised by the development of a severe inflammatory reaction in the brain. Melarsoprol, the drug most frequently used for CNS infection, kills 5% of all patients who receive it due to brain inflammation. Because of this problem new methods of treating CNS disease are urgently needed. We will use reduced dosages of melarsoprol combined with other drugs to treat trypanosome-infected mice. MRI , a powerful method of visualising the BBB, will be used to monitor BBB function . This project will highlight which drug combinations are the most effective.

Technical abstract
Human African Trypanosomiasis (HAT), or sleeping sickness, caused by protozoan parasites of the Trypanosoma genus, is a major cause of human mortality and morbidity in 36 countries in sub-Saharan Africa, with an estimated annual prevalence of 300-500,000 cases and a mortality rate of 60-100,000 per year. HAT is invariably fatal if untreated. The most used drug for late-stage disease in which the parasites invade the CNS, is the trivalent arsenical, melarsoprol. No alternative to melarsoprol is available for T.b.rhodesiense disease,and there are no new CNS drugs for HAT on the horizon. Unfortunately melarsoprol kills 5% of patients who receive it through the development of a severe post-treatment reactive encephalopathy (PTRE). The PTRE occurs in 10% of patients with a mortality rate of 50%. One approach to prevent the PTRE would be to minimise the dosage of melarsoprol administered. This project will use an established model of late-stage HAT, that closely mirrors the neuropathological features of the human CNS disease, to determine the effects of melarsoprol in combination with other trypanocidal drugs on; (i) the clinical and neuropathological phenotype of experimental HAT, (ii) the degree of breakdown of BBB function as assessed by 7 Tesla Magnetic Resonance Imaging (MRI), (iii) the drug availability within the CNS as measured by reverse-phased HPLC analyses and (iv) the changes in brain cytokines that these drug combinations induce. The core hypothesis of this proposal is that melarsoprol improves the penetration of trypanocidal drugs into the CNS by reducing the integrity of the BBB thereby increasing treatment efficacy. The hypothesis predicts that melarsoprol, when given in combination with secondary trypanocidal agents, will reduce function of the BBB leading to increased concentration of the trypanocidal drugs and trypanocidal activity within the CNS. The project will therefore determine (i) the lowest dose of melarsoprol that will lead to reduced BBB function and improved treatment efficacy, (ii) how melarsoprol instigates the BBB changes e.g. whether it is a direct effect, whether it?s trypanocidal properties are important, or whether the BBB changes are secondary to changes in brain cytokine expression,(iii) the tempo of clearing of the parasites from the CNS following combination chemotherapy and (iv) whether complexed melarsoprol therapy is effective and non-toxic. The results of this study will enhance knowledge of HAT chemotherapy and CNS drug penetration. The findings will facilitate a rational approach to the design of novel combination chemotherapy strategies for improved safety and efficacy in HAT